UKCTOCS Psychosocial Study Extension

The feasibility of introducing a National Ovarian Cancer Screening programme similar to that offered to women for breast cancer, together with measurement of the procedure?s impact on morbidity and mortality is being supported by the MRC. We are conducting the Quality of Life and psychosocial impact of the screening study and to date have more than 187,000 women enrolled.

Technical abstract
The research questions being addressed by the Psychosocial arm of the UKCTOCS study are:
1. To examine the knowledge, beliefs and attitudes of women in a general population sample to ovarian cancer screening.
2. To investigate the effect of different screening procedures on women?s anxiety, depression and sexual functioning.
3. To examine women?s perception of ovarian cancer risk and the impact that this has on willingness to attend for screening and subsequent compliance.
4. To compare women?s satisfaction with, and acceptability of, the different screening procedures.